My Place, My Science

The My Place, My Science project is all about supporting young people of African and black Caribbean heritage to enjoy science and build cultural connections.

Working with colleagues from Oxford University's science departments and the Rutherford Appleton Laboratory, the Museum will build on its current partnership with the community organisation African Families in the UK (AFiUK) to create a safe space to learn together through a programme of events and workshops. Informed by the curiosity of the young people, we will build on the interest they have shown in STFC-enabled astronomy and astrophysics with the support of scientists from Oxford University's Astrophysics department and scientists and the public engagement team at STFC's Rutherford Appleton Laboratories.

The focus will be on building science capital by offering the young people opportunities to meet scientists, experience science in the 'real world', deepening their knowledge and enjoyment of astronomy and astrophysics, helping them to feel more confident and comfortable in otherwise inaccessible places where science happens, and supporting conversations and networks of communication within the families and community. We want to take engagement to a new level by exploring new ways to involve them in making decisions and expressing their interest in science through, for example, a co-created 'takeover' event at the Museum and through storytelling techniques for sharing their learning and experiences.

The Museum and a group of scientists from Oxford University have already established a strong partnership with AFiUK, an organisation that exists to support African Families and families of other ethnic minority groups in enabling them to make the best of available opportunities in their adopted country. AFiUK and many of the families they work with are based in Blackbird Leys, an area of Oxford which is among the 20% most-deprived wards in the UK, and typically come from first- or second-generation migrant families. Many face complex challenges around identity, racialisation and low socio-economic input.

Guided by the experience and expertise of AFiUK, and building on the experiences of two previous one-year projects, we will work together towards the long-term vision of enabling the young people to embrace science and its history as a collective culture to which everyone belongs, to access social networks and creative pathways that offer future opportunities in science, and to feel valued and represented. Through astronomy and astrophysics, we can respond to the interest of the group to explore cutting-edge research and cultural connections